Robots Under Ice: Gathering Ice Hazard Data from Below

THURN Group Ltd and Cambridge Polar Consultants Ltd are working on the use of Autonomous Underwater Vehicles (AUVs -- robot submarines) for determining ice hazard risk to shipping and energy installations in the Arctic. As the global climate changes, the polar ice is melting, opening up new shipping routes and easier access to offshore oil and gas vital to the UK and global economies, in seas which are still seasonally ice-bound. This project will investigate the feasibility of using robots to do the work. If the project confirms the feasibility of using robots commercially in the extreme and hazardous environment of the high Arctic, THURN and CPC will provide a service to determine ice risk, to help protect people, goods and vital infrastructure in the Arctic.